The South Kensington Museum and Women Commercial Photographers

This research investigates the relationship between the South Kensington Museum (SKM) and women commercial photographers. The research identifies previously unattributed photographs produced and supplied to the SKM by these photographers, which in turn, contextualises the social and economic systems within which women developed their commercial and institutional photographic practices. Using methods recently developed in archive studies that foreground photographic agency, examining the various influences at work in the compilation and interpretation of the V&A's Collection and Archive